Feasibility study of a small, efficient, zero-emissions last-mile delivery vehicle

Project: Feasibility study of a small, efficient, zero emissions, last-mile delivery vehicle Household deliveries have grown significantly during the COVID19 lockdown period and are forecast to remain higher than pre-lockdown levels. These deliveries are normally performed by diesel-powered vans. These have a large footprint, and are often parked in the road, or on the kerb, obstructing traffic flow and visibility, frequently with the engine idling whilst making a delivery. This project seeks to define an alternative, low cost, zero-emissions last-mile delivery solution to the use of diesel-powered vans. AMC are working with a potential future customer, that has over seven years' experience operating a zero-emissions delivery business, to clearly define requirements and gain feedback on current and future delivery vehicle solutions. AMC are designing and intend to produce and market a small, lightweight, energy efficient, zero-emissions vehicle for last-mile deliveries of products. The vehicle will be rider-powered with an electric assist function. Potential customers for the product are logistics companies, self-employed couriers, and local businesses offering a delivery service.